Genomic and epigenetic regulation of Brassica oilseed traits

Technical abstract
Brassica oilseed rape is the primary renewable vegetable oil grown in N. Europe and the main break crop in the cereal rotation, grown on increasing acreage in the UK. The variety of food and non-food end uses require continuity of supply, with consistent high yield and predictable seed composition. These need to be achieved with reduced levels of inputs and in variable growing environments.

The project integrates several approaches to develop an understanding of the genes and mechanisms underlying regulation of key traits affecting oilseed yield and composition.

Specific targets:

1. Using comparative genomics and quantitative genetics to resolve loci affecting seed development and associated traits

2. Establishing how the rate of seed development affects harvestable seed size and quality

3. Determining how epigenetic processes affect plant development in different environments